'Explaining the intangible' - how digital designers conceptualise and communicate strategic and responsible uses of artificial intelligence

This project will use participatory design research to investigate vital issues around the 'explainability of Artificial Intelligence (AI) enabled uses of data'. It focuses on take up, understandings, current and near-future applications of AI by digital design studios.
This approach will co-develop understandings of strategic innovation potential, as identified in the AI Sector Deal by the UK government, contributing critical understandings of the opportunities, challenges and accountabilities around how AI, as a complex new 'black box' data technology, is understood and designed for in a responsible innovation context in the North East.